The University of Nottingham and Base Materials Ltd

To reduce the manufacturing time of a primary product using an alternative method of curing, providing much greater capacity whilst reducing environmental impact and enabling a broader product range and access to new markets.